Virtual Reality and Augmented Reality solutions to Medical Training and Information during Covid-19

Our vision for the project is to create a well recognized Healthcare Virtual Reality brand that can provide the best quality videos for the NHS and the public to help reduce the spread of Covid-19. Our team's main aim is to save lives as well as protect the economy by providing effective and efficient training (in the form of videos) to Healthcare workers where it is needed most. We will do this in an innovative way by using Virtual Reality and Augmented Reality technology, this will include Digital Pop-Ups, Information Boards, Quick Quizzes and Animated Virus Particles. This technology is innovative because tracking the virus particles in the air is very difficult to do especially since we are making the video in Virtual Reality and Augmented Reality. People watching one of our Videos will be able to fill in quick quizzes and watch the Digital Pop-Ups, they will be able to interact with the videos in both Virtual Reality and Augmented Reality. The advantage of our Videos is that they will be available cross platform which is innovative as it will be available as a QR code as well as an Oculus App. We have included important information about Covid-19 in order to help people learn about: preventing the spread of the virus in public and private places, the dangers of catching the virus and not self isolating and identifying the people who are at the greatest risk from being vulnerable to the virus. Overall we want to create Videos that can greatly help the Government and the Public to overcome this war against the Virus. We will make our Videos simple to use, interactive and effective at getting important messages across.